Exploring the link between emulation and optimization for the robust design of complex engineered products

A major challenge for the use of high-fidelity simulations in the design

workflows of complex engineered products is the resource limitations on the number

of times that the model can be run. This limits both the ability to calibrate the

simulation to real-world data and to perform optimization using the calibrated model.

Both calibration and optimization rely on the use of emulators - lower-fidelity

representations of the high-fidelity simulations - but these uses are decoupled in the

overall design workflow. This PhD will explore the relationship between emulation

and optimization processes and aim to develop novel approaches that combine the

two processes into an efficient algorithm framework for design optimization on a

budget. The methods will be shaped and tested within Theme 8 of the Programme

for Simulation Innovation (PSi) funded by EPSRC and Jaguar Land Rover.